Cranfield University and Autoglym Limited

To develop a new capability to design, prototype and test physical vehicle cleaning accessories that optimise the efficiency of vehicle cleaning formulations which will complement the exceptional chemical-based development expertise and facilities.